Application of hp-version finite elements and model reduction to coupled field problems in magnetic resonance

Application of hp-version finite elements and model reduction to coupled field problems in magnetic resonance